Green Repolymerised Compounds

Green Repolymerised Rubber is an innovative polymer technology that offers a solution to convert scrap tyres into a ''new'' sustainable alternative feedstock rubber materials for supply and re-use in tyre manufacture. Our project''s objectives are to demonstrate that these ''new alternative renewable'' materials can offer tyre companies, ''green'' tyre compounds with improved tyre wear life(20%+), lower rolling resitance (20%+), better fuel economy (-5% less), energy reduction in both manufacturing by20% less- thus lowering solid and greenhouse gases emissions. according. accordingly.